University of Edinburgh and IDEMS International Community Interest Company KTP 22_23 R4

To substantially improve mathematics education by developing features for authoring of online materials in the STACK assessment system, especially for mathematical proof.